IPR

Ultra Safe Internet Access ~ mechanism to all high classification, high threat and high value environments to securely access, consume and transact on the Internet and other less-trusted domains with zero risk from Internet threats and unauthorised data exfiltration.